Gender Responsive Resilience and Intersectionality in Policy and Practice (GRRIPP) - Networking Plus Partnering for Resilience

The GRRIPP Network+ will build an international, network of scholars, policy makers and practitioners to promote gender and intersectionality. This requires networks of disciplines, sectors and interests and a range of partners who are willing to think and work together in new ways. We seek to establish a radical vision which begins and centres upon gender and intersectionality rather than adding it, post hoc, to domains and sectors. The primary challenge we identify is to embed gender and intersectionality in resilience thinking, policy making and practice through better understanding the drivers of gender inequality of risk and resilience in order to build gender responsive resilience (GRR).

We will focus on Resilience to Environmental Shocks and Change and ask: what difference would it make to re-envision the many global challenges facing ODA countries through a gender lens? We will also focus on sustainable infrastructure, which allows us to apply a gender and intersectionality lens to the planning, design, construction and governance of cities and communities; both in the everyday and in the context of disaster risk reduction and resilience.
Initially we propose working directly across three regions Africa; Latin America and the Caribbean; and South Asia. We plan to ensure diversity within regions and countries to reach rural and smaller urban locations and stakeholders and not just capital cities/ large urban centres.

We plan an ambitious Commissioning programme for cutting edge research and capacity building activities which will encompass major nationally identified and significant challenges. We aim to mentor and support to leave no-one behind by actively involving very local and informal groups and networks through our various partners.

We aim to leave our mark in the academic, policy and practice spheres through the diverse and wide-ranging outputs we seek to support and produce. For example: We plan to have a major influence on theoretical debates; we will engage policy makers and policy implementers to ensure theoretical and practical insights can be presented in policy-friendly ways that speak directly to their agendas; Through global & regional workshops, we will collectively deliver expert discussions and research trainings, plan collaboratively written, presentational and advocacy activities. Our "research mentor" scheme will partner more experienced researchers with junior ones to focus on confidence-building for the next generation of thinkers and policy-influencers.

The legacy of GRRIPP will be connected, knowledgeable and empowered researchers, practitioners, communities and policymakers; theoretical innovations on gender, intersectionality and resilience; gender- and intersectionality-responsive disaster and conflict management policies; and a context-relevant information and evidence base for embedding gender and intersectionality into policy and policy into action.

We hope that the actions and outputs of the GRRIPP Network+ will support positive change in the everyday lives of people living in ODA countries while building socially-responsible and socially-productive capacity in the academic, policy and practice communities of the UK.

Potential impact
There will be multiple layers of beneficiaries from GRRIP and multi-layered pathways to impact.
GRRIP is a horizontal network of networks organised across regional and sectoral lines, fundamentally shaped around multiple learning trajectories: South-South, South-North, North-South, North-North. Through global & regional workshops, we will collectively deliver workshops and trainings, plan collaborative written, presentational and advocacy activities, and create a space for horizontal engagement and reflection.
Our horizontally-structured "ideas space" allows for critical and situated perspectives and indigenous and de-colonial knowledges to emerge based on, inter alia, non-Anglophone sources and lived experiences. Through collective identification of major problems facing regions, we will critically engage with their significance in relation to established theory; and offer new ideas for tackling global challenges based on these emerging ideas.
At our international meetings, GRRIP will identify direct opportunities for impact e.g. advocate that the biennial regional platforms of the UNISDR Sendai Framework move beyond 'mainstreaming gender' in 2019 to 'intersectional responsiveness' for 2021. We will advocate for working sessions on 'intersectionality and resilience' at this and other global platforms.
We will target regional, national & district level plans on disaster and conflict response and resilience. We will engage policy makers and policy implementers by speaking directly to their agendas, engaging them to identify evidence gaps on gender, intersectionality and resilience, advise on GRRIP-identified evidence and create opportunities for policy-maker ownership over GRRIP research through co-design and co-production of outputs, such as blog posts, policy briefs and working papers.
An important aim of GRRIP is to disrupt conventional hierarchies of learning and building confidence of the next generation of thinkers and policy-influencers. Direct pathways to impact include involvement of policy makers, practitioners and activists as partners in the activities of GRRIP, taking the co-produced knowledge and skills back to their organisations and operationalising this. It includes lobbying and advocacy activities by members of GRRIP in policy spaces in which they already familiar and have a track record of impact, as well as new local and global policy spaces.
More indirect pathways include enhanced research skills of those in GRRIP which will allow the co-construction of an evidence base for innovations in policy and practice, and theoretical advances which will not only influence policy thinking but also curriculum development for the next generation of thinkers.
Those whom we envisage will benefit from GRRIP include policy makers across a range of disciplines - including DRR, urban planning, gender equality. Beneficiaries will also include local practitioners and activists, those working in NGOs and with social movements, and also educators from grass roots to university levels. They will benefit through direct involvement in GRRIP, through the knowledge generated through commissioned research and disseminated via workshops and briefings, and operationalised through manuals and toolkits. Forming partnerships with policy makers and practitioners and working with them across the policy process we will seek to move past dissemination to impact.
The legacy of GRRIP will be connected and empowered researchers, practitioners, communities and policymakers; theoretical innovations on gender, intersectionality and resilience; gender- and intersectionality-responsive disaster and conflict management policies; and a context-relevant information and evidence base for translating assessment into policy and policy into action.
A conscious aim of GRRIPP is to decolonise knowledge production and provide levels of autonomy for regional teams which we hope will have impact in our regions of influence.